University of Ulster and SiSaf Limited

To develop eye drops using revolutionary new nanotechnology to overcome drug delivery challenges in ophthalmology to treat, cure and prevent eye disease ( including eye removal, transplants and blindness in children and adults) with enhanced outcomes.